Investigating the bidirectionality of microbiome composition and neurobiological indicators of stress and wellbeing

Investigating the bidirectionality of microbiome composition and neurobiological indicators of stress and wellbeing